You Teach Me

You Teach Me safely brings the work of UK teachers to any kitchen table and transforms the way in which our children are taught and learn. Combating school closures due to the pandemic lock-down of Covid-19, You Teach Me ensures continuation of learning from any location -- school or home.

Teachers working in mainstream, special and deaf schools create teaching videos that they send to their pupils to access in any location. Using technology in this way supports their learning before, during and after lessons. The videos are shared with other schools. For the first time, schools of all phases and types can watch and learn from each other, and then improve their own teaching by selecting and sharing teaching videos with those pupils who will benefit from them.

"_Using You Teach Me, all staff are able to communicate with pupils in the method that matches their needs. Staff video themselves teaching the lesson and this can be differentiated to match pupil needs. All pupils and parents can access this and respond to staff. This clearly visual resource has allowed pupils and parents to not only learn at home but to remain in contact with staff and their peers. As many of our parents are also deaf, the explanations in BSL help them to support learning too"._ H Shepherd, Head, Royal School for the Deaf Derby

Schools already utilising You Teach Me pre Covid-19 have been able to respond positively to the lock-down, reducing negative impact upon the learning of their pupils.

"_You Teach Me has proven a powerful vehicle for transferring learning effectively into pupil's homes. No single tool has had a greater impact on reducing the inevitable repercussions of current school closures on pupil learning. If every school had You Teach Me, the impact of coronavirus closures would be massively reduced_." Abi Steady, Deputy Head and Specialist Leader of Education, Ashmount School, National Teaching School and Regional Advisory School.

Nottingham Hospital School now use You Teach Me across 3 sites, on the wards, and at home. The NHS is working with the School to provide video guides for children on hospital and medical procedures to support children undergoing treatment, delivered by You Teach Me to children and their parents.